Sustainable Plastics Recovery

Agri-cycle recovers waste from across the agricultural sector, collecting contaminated waste plastic materials from farm & forestry sites. We shred & separate plastics (mainly PP & PE) from paper, metals and other organic contaminants. Historically, this